The University of Sheffield And Cytec Engineered Materials Limited

To implement novel protocol for measurement of mechanical toughness of polymer resins in characterising the toughness of fibre reinforced polymer composites.